A break in the future: Feeling like an activist after the Arab uprisings

During the Fellowship I will complete a full draft of a monograph based upon my PhD research, entitled A break in the future: feeling like an activist after the Arab uprisings, publish a number of shorter pieces in public-facing fora, and organise a one-day workshop 'Studying Activism'. I will also attend international conferences and return to my research site to disseminate my research findings.

My research deals with the Arab world after the "Arab Spring". In particular, it investigates how political activists keep alive their capacity for political engagement when failure makes demobilisation appear inescapable. It tackles the following questions:

1. How do communities of intentional political actors keep going in the face of failure?
2. What does it feel like to persevere when it would be far easier to give up?
3. What sense of time is required to keep going in the present, and to feel that future action is worthwhile?

The book manuscript that I will complete during the Fellowship narrates how the Arab uprisings, alongside the broader protests of 2010-11 elsewhere in the world, catalysed new ways to imagine political action - new ways to 'feel like an activist' - that had not been previously available in Lebanon. It then explores the dialectical and cumulative relationship between protest cycles, forms of organising, and ways to engage in future action. Across both high and low points of activism the book explores how activists maintain their political subjectivity, i.e., the active and engaged sense of self that motivates political action. Their political subjectivity is the product of heartbreak and defeat as much as victory, it underlies multiple movements at any given time, and can sustain activists through various setbacks. Even when political change seems most unlikely, a temporality of rupture - the 'break in the future' of this project's title - is central to Lebanese activists' belief that their actions can still transform their world.

Alongside completing the book manuscript, during the Fellowship I will publish two shorter pieces related to the book's themes: a piece on the role of cynicism in activism in the Middle East for Jadaliyya (www.jadaliyya.com/), and a piece for the LSE Blog on the book itself as it nears publication. I will also pitch a version of the book's arguments about failure and political endurance to a political magazine, such as The Baffler or Salvage. In the Summer term I will convene a one-day international workshop on 'Studying Activism', to ask whether activism ought to be treated as a modality of action in the world distinct from other forms of political action. This workshop will intervene in current public debates in the UK and internationally around new political forms, and will culminate in a curated series of essays in a public-facing anthropology forum such as the Allegra Lab's Thematic Threads series. I aim to continue exploring this theme through further public lectures that will be enabled by the professional networks I would have produced through my activity during the Fellowship.

I will undertake three research trips in order to extend my research networks and disseminate my research to academic and non-academic audiences. In November I will attend the American Anthropological Association annual conference in Vancouver and present on the role of cynicism in activism in the Middle East. This paper will form the basis of my piece for Jadaliyya. In March I will travel to Lebanon to present a paper to the Anthropology Society in Lebanon (ASIL) and deliver a public lecture at the American University of Beirut. In August I will convene a panel and present a paper at the Association of Social Anthropologists annual conference in St Andrews. There I will continue exploring the theme of studying radical politics ethnographically with new collaborators in a strongly disciplinary setting. I will then propose a special issue with panel participants to Social Analysis.